Intelligent and Collaborative Assets for Industrial Manufacturing

Project Aim:
To propose a feasible (applicable to the real-world manufacturing) methodology for an autonomous factory which will solve the efficiency, information visibility and availability problems in manufacturing and asset management.

Project Objectives:
Explore and exploit current concepts used in Industry 4.0 (i.e. Industrial Internet of Things (IIoT), Digital Twins, Cyber-Physical Systems (CPS), Edge-Cloud Computing, etc.).
Identify the issues in applying current concepts in real-world and their effect on small and medium-sized enterprises (SMEs).
Identify whether the hierarchical model of computer-integrated manufacturing is still suitable to be used with IIoT. If not, propose a new/ updated model.
Design communication and system architectures which enable the assets to share their status with each other in order to achieve a given goal collaboratively.
Identify and propose how to utilise the machine learning algorithms to provide predictive maintenance and analytical decisions to the assets.
Identify and propose how to automatically compute the best strategy for the overall production line and the shop floor in unexpected situations (disruptions and failures), so the assets will autonomously handle the situation.
Develop and evaluate a prototype autonomous factory which incorporates intelligent assets and intelligent processes.